SUTURE PLUS - Development Project resulting in a pre-production prototype to produce very high strength absorbable yarns for use in advanced medical sutures, with potential for spin off uses in other medical and non-medical applications.

International Healthcare customers using FET equipment have made us aware of a clear
business opportunity to open up the fast growing world market for absorbable surgical
sutures. They tell us that the market wants products that increase quality of life for an ageing
population and speak of their need for yarns with much higher tenacity, to make sutures which
offer higher holding strength and are less invasive to the body in use, giving opportunities to
replace other conventional closure materials and / or use the higher performance in finer, low
diameter sutures for new applications.
The outcome of a recent Feasibility Study has shown that we can make absorbable suture
materials with physical properties 30 - 50 % over present levels and allows us to establish a
basis for further development work towards commercialisation We now have the necessary
data to design a further programme of work at a cost of £440,000 with the aim of defining,
specifying and building a pre-production prototype of a technologically innovative process.
We have in-house, or can obtain, access to the necessary expertise to succeed in such a
project, but need financial assistance to avoid cash flow limitations and complete the work
within a 2 year timeframe.
The developed know-how and the prototype will allow us to demonstrate our capability to
achieve performance leaps to our customers to help them to differentiate their product ranges
and for FET to achieve sales by providing technology and custom built equipment. A
successful project outcome, pursued by further development work to commercialise for suture
applications, could realise some £5.1mn new income to FET in the period 2015 to 2018 in the
form of equipment sales and process licensing. We see additional potential benefits from spin
off uses for the technology in non - medical areas and as an experimental tool for small scale
evaluation of difficult-to-process / expensive raw materials.